Engineering plant Rubisco activase for thermal tolerance

Rubisco is a key protein in the photosynthetic pathway of plants. The activity of Rubisco is tightly regulated by the action of a number of other proteins, most notably Rubisco activase (Rca). At higher temperatures Rubisco activase ceases to function, limiting the productivity of important crop species. In a warming environment this has the potential to reduce crop yields. This project will address this issue by engineering new variants of Rca that function at elevated temperatures, enabling the development of crops that can continue to grow in warmer climates. This project will use a combined experimental and computational approach to understand the molecular mechanisms that limit the effectiveness of Rca at elevated temperatures and produce new variants that are heat-tolerant.